BioCHAct:2-Oxoglutarate/Fe(II)-dependent dioxygenases (2-ODDs) as biocatalysts for the synthesis of cyclopropane compounds through C-H activation.

The cyclopropane ring is a highly versatile synthetic intermediate and a valuable structural motif present in many pharmaceutical ingredients and bioactive natural products, as well as in flavours and fragrances. Given its wide use and significance in organic chemistry, several synthetic approaches, including biocatalytic methods, have been developed to synthesize cyclopropane-containing compounds. However, the currently available synthetic methodologies suffer from major limitations in terms of "green chemistry" and industrial application since they require harsh reaction conditions, stoichiometric metal mediators (Zn, BuLi), chiral auxiliaries, and hazardous diazo-compound reagents. This project aims to characterize and exploit 2-oxoglutarate/Fe(II)-dependent dioxygenase (2-ODD) enzymes as biocatalysts for milder and more sustainable cyclopropanation biotransformations. The 2-ODD enzymes catalyze a wide range of chemical transformations, including complex skeletal rearrangements, ring expansions, and C-C bond formation through C-H activation, including cyclopropane formation. One of the advantages of 2-ODD enzymes is the fact that they operate
under mild conditions, and they need only 2-oxoglutarate as a co-substrate and the green and cheap cofactor FeSO4. These features and their catalytic versatility make 2-ODDs attractive enzymes for future biocatalyst development. Within this project, two 2-ODD enzymes, BeIL and HrmJ, endowed with cyclopropanation activity, will be investigated and fully characterized, and through genome and metagenome mining, computational and mutagenesis studies, they will be turned into sustainable biocatalysts for cyclopropanation reactions. This highly interdisciplinary project lies on the edge of organic chemistry, enzymology and chemical engineering and will contribute to enlarge the toolbox of synthetically useful biocatalysts for chemical processes, which represents a key European research priority.